Thermodynamic Air Sterilisation

There are considerable doubts about the effectiveness of masks for protecting individuals in public spaces. While masks are probably sufficient for those who are only occasionally exposed, for those exposed for long periods on a continuous basis, a better method of local air purification is required.

Thermodynamic air purification systems are currently available but are not portable and are heavy. This project will use advanced computer simulation methods and additive manufacturing (often called 3D printing) to design and prototype a lightweight device suitable for retrofit on existing HVAC systems of public transport vehicles.